Small Space Robots for In-orbit Operations

There is an increasing interest to deploy robotic spacecraft for a range of in-orbit operations; including assembly and servicing missions. These involve building large structures, the in-situ repair of functional spacecraft approaching the end of their mission, and the cleaning-up of space debris. Previous technology demonstrations, such as Orbital Express and the Experimental Test Satellite use medium to large robotic spacecraft, and the current trend in the industry is towards building larger robotic spacecraft to handle the ever-growing size of target systems. However, few studies have looked into the feasibility of a low cost, downsized alternative. This project is tailored to look at the utility of a small spacecraft and how two identical systems can dock and reconfigure into a conjoined twin robotic system. The first generation of this small robotic spacecraft will be hereafter referred to as "Twin-Sat". One of the advantages of Twin-Sat is that it will result in creating a more stable and bigger base spacecraft with dual arms for executing heavy duty tasks, therefore increasing its capability. The other advantage is that the conjoined twins would be capable of decoupling themselves into individual spacecraft, allowing them to handle small-scale tasks that require multiple agents.
The key objectives of this research are to conduct a system level electro-mechanical design iteration to determine the optimum sizing of the single system as well as to model the dynamic characteristics of two identical, docked space robots; "Twin-Sat". Further to this the dexterity and payload capacity of the robotic arm, with and without in-built compliance will be assessed. This research will also deliver a detailed engineering model of the space robot, control algorithms for Twin-Sat under different operating conditions, and size recommendations based on extensive simulation and experimental validation. This project is partly funded by Surrey Satellite Technology Ltd. (SSTL) and began in October 2018.